FAIR Futures: Expanding COPO for Next-Gen Life Science Research and Collaboration

Under the UKRI Data Research Infrastructure (DRI) software strategic priority, this project aims to broaden the use of the COPO (Collaborative OPen Omics) data and metadata brokering platform to support new user groups and technology types, and in so doing, developing the underpinning software of COPO to improve it as a DRI and enable branching its usage into new research communities.
As the internet grew, tools to catalogue, store, and access it were developed. Such tools are under intense development for research data. The guiding principles for this development are known as FAIR (Findable, Accessible, Interoperable, Reusable). FAIR principles require that the data from such studies be stored publicly, their metadata be standardised to ensure interoperability and searchability, and their analyses be accessible for reproducibility.
The quantity and complexity of life science data continues to expand, driven by advances in technology and methodologies. As new datasets and data types emerge, their FAIRification is crucial for understanding and enabling innovation in the life sciences. With increasingly advanced sequencing and imaging techniques such as single-cell RNAseq and spatial transcriptomics, the volume of data generated is set to skyrocket. This data landscape presents opportunities and challenges for researchers, requiring analytical tools and interdisciplinary collaborations to extract novel insights.
COPO is an open source, metadata and data brokering platform. It collects sample metadata by validating and ingesting user supplied manifests. These manifests are derived from community agreed standards. Raw genomic, transcriptomic, and epigenomic data, genome assemblies and their associated annotations, as well as image data, can be reliably uploaded to COPO via a web form, or using command line tools from a cluster. The metadata manifests reference these uploaded data files, therefore linking metadata and data, prior to deposition to public repositories. Resultant accessions from such depositions are available both on the website, and via the COPO APIs.
COPO is currently used by the Darwin Tree of Life (DToL) and European Reference Genome Atlas (ERGA) projects where it validates and brokers sample metadata for genomic sequences to the Biosamples database. In this capacity, it has brokered nearly 50,000 samples, and in 2023 handled metadata for over half of all the world’s new eukaryotic genome assemblies. This represents a massive FAIR dataset, the development of which serves as a model to the biosciences community.
By collaborating with various groups (see work packages), we will extend COPO’s functionality to encompass new communities working in the single-cell RNAseq and spatial-transcriptomics domains. To this end we will engage with these communities to broaden existing standards (or create new standards when necessary), which accurately describe samples, processes and data. We will create validation and deposition tooling within COPO to facilitate the dissemination and publication of these data, thus bringing the FAIR principles to these communities and technology types. Researchers naturally benefit from the availability of this public, well-labelled data, through enhanced efficiency, accelerated discovery, data reuse, better reproducibility and transparency along with potentially new collaborations. Through this proposal COPO will become a tool for ensuring the transition of researcher’s data, to AI-ready, open data, residing in public archives, serving as training sets for AI applications in the life sciences.